Digital Holographic Microscopy for Morphology-based Enrichment of Circulating Tumour Cells

In the UK, cancer is the second most common cause of death and is the cause of death that is most costly to the economy. Over 90% of deaths follow metastasis, where secondary tumours are established in the body. Unfortunately, symptoms are usually experienced after metastasis, by which time treatments are often ineffective.

We have designed a technology to identify and enrich ultra-rare tumour cells from a blood sample, before secondary tumours are established. This will enable earlier and better-informed clinical decisions, and research into more effective treatments. Our novel design is distributable and affordable such that the benefits will be accessible to a large proportion of society.